FUSED - Integrated fusarium early diagnostic and management

Fusarium basal rot (FBR) is a disease caused by the soil-borne fungus Fusarium oxysporum f. sp. cepae (FOC) that infects the roots and basal plate of onions leading to severe pre- and postharvest losses. Onions can become infected with FOC at any time during crop growth, but the biggest losses occur after harvest when asymptomatic bulbs extensively rot in store. Entire stores can be lost if disease levels rise above \>10-15% since it is unfeasible to rogue out infected bulbs. FOC is an increasing problem for UK onion growers due to climate warming, with warmer wetter summers favouring disease development. Critically, there are no effective control options and annual UK crop losses are increasing, leading to contraction of the industry in terms of both land plated and grower numbers. The industry desperately needs ways to assess FBR risk and manage the disease at different production stages, and as early as possible, to reduce losses.

We have assembled a multidisciplinary team to implement novel detection and control approaches to FBR. The team's expertise spans remote sensing, onion agronomy, laboratory science and fundamental biology, enabling us to follow a holistic approach that covers the onion production from soil to store. This affords maximum flexibility and adaptability to provide a range of solutions including:

\*A molecular diagnostic tool to measure Fusarium levels in soil and assess the risk of FBR pre-planting.

\*Enhanced knowledge of agronomic factors affecting FBR expression and field-level management options to control FBR.

\*A vision system to early detect FBR-infected onions in the field and during harvest.

\*Smell-based sensor technologies to detect FBR-infected onions in early stages of storage.

We intend to provide UK onion growers with a suite of FBR monitoring and mitigation options with the potential to reduce the prevalence of FBR by 50%. The anticipated impact of our project will be reducing the \>£10M annual losses due to FBR, and hence substantially improve the long-term productivity and resilience of the sector. This will give growers confidence to expand planted area and, in turn, allow the UK to reduce reliance on some of the ~300,000 tonnes of bulb onions that are currently imported annually. Reducing waste from FBR-infected onions will also improve sustainability of the industry by ensuring that financially valuable and carbon-intensive inputs for onion production are not lost.